University of Strathclyde and ICR Integrity Limited

To develop, deploy and embed capability in predictive analytics for pipework corrosion within our Asset Integrity Management platform, to provide a more robust and efficient service, creating a step change in the approach to reliability-based inspection in the Oil & Gas industry.